Neutrophil Dysfunction in Gingivitis vs. Gingival Health and its Systemic Impact

Inflammatory responses are key homeostatic mechanisms in the oral mucosa. However, excessive inflammatory responses may result in periodontal diseases such as gingivitis and periodontitis. Gingivitis is characterized as a reversible inflammatory response of the gingiva that resolves upon disruption of the inflammatory stimulus, the dental plaque biofilm. However, without removal of the bacterial stimulus the inflammation becomes chronic and non-resolving, ultimately resulting in bone resorption and irreversible periodontitis in the 50% of the population who are susceptible. Neutrophils are key immune cells in the oral mucosa. As phagocytic white blood cells, they are critical players in bacterial clearance and resolution of infection to maintain oral health. However, in persistent inflammation, neutrophil effector functions can cause bystander damage and directly contribute to pathogenesis. A deeper understanding of how neutrophil function and homeostasis in oral inflammation may alter systemic health, and vice versa, is warranted.

The main hypothesis to be tested are:
1) Gingivitis alters systemic neutrophil function towards a more proinflammatory phenotype
2) A proinflammatory neutrophil phenotype is associated with more severe gingivitis
3) Gingivitis treatment results in an altered neutrophil phenotype

The aim of this PhD is to develop and establish a 3D model of neutrophil function and migration in health and gingivitis, and to apply transcriptomic approaches to validate the model in vivo, collected from people with chronic gingivitis and healthy controls.